Maximising the Efficiency and Effectiveness of International Development WASH Infrastructure Project Procurement

In 2017 developing countries received over 165 billion USD in official development aid, of which most is spent on delivering projects. However, International Development (ID) projects have turned project failure into a rule rather than an exception. The need for projects to be implemented efficiently and effectively is crucial, especially in the WASH sector. According to the World Health Organisation, more than four billion people lack access to safely managed sanitation with inadequate water, sanitation and hygiene leading to over 870,000 deaths annually. Therefore, to ensure that the funds available have the greatest possible impact is of critical importance; it is literally a matter of life and death.

The ID sector and the projects that are procured by it, are faced with a unique array of peculiarities that are not generally encountered in conventional contexts. Issues such as high levels of corruption, complex networks of stakeholders, political or socio-economic instability, scarce resources and cultural or lingual unfamiliarity are among the many obstacles that need to be overcome.

The existing theories and project management body of knowledge, including the contracts, tools, and techniques, employed to deliver projects were developed for conventional contexts. As such they do not have the necessary ability to factor in the added complexities and characteristics associated with the contexts in which ID projects are carried out. Therefore, they are not appropriate for ID projects. Very limited research has been carried out into efficient and effective means of procuring ID projects. As such, there is an urgent need for research to enable the development of specialised theories, tools and techniques that can cater for the contextual peculiarities of ID thus deliver projects in the most efficient and effective manner.

Aims and objectives
The main aim of the project is to develop a conceptual framework for the efficient and effective management and implementation of ID projects. The contextual characteristics under which ID projects are delivered complicate the implementation process and negate the applicability of existing theories, frameworks, tools, and techniques developed to govern contractual arrangements and manage project implementation in an efficient and effective manner. The objectives will therefore consist of: (1) Categorising the full spectrum of peculiarities and characteristics associated with ID contexts and analysis to identify their influence; (2) Identifying the essential building blocks, features, and requirements of an appropriate theory for ID projects; (3) Developing an integrative framework based through a refinement of existing theories and the development of new theories that are applicable to the contextual peculiarities of ID projects; (4) Identifying the sources of inefficiency and barriers to effectiveness during procurement processes through the application of the framework; (5) Developing a specialised suite of tools and techniques which can take the contextual factors associated with ID projects into account and thereby ensure efficient and effective
implementation.

Potential applications and benefits
The conceptual framework created will be suitable for application to ID projects around the globe. However, the framework will also be suitable for any organisation or commercial company delivering projects in similar contexts. The outputs of the project will lead to more effective outcomes of ID projects and the gains in efficiency will allow an increased number of projects to be implemented for the available funds, therefore improving the living conditions for those most in need and, ultimately, saving lives.